Eccentric Data: Automated Big Data Indexing Tool

eccentric data limited is developing a software solution to automatically index complex data
in context. We combine the best techniques from formal ontology and Bayesian networks to
provide companies with actionable data for executing smarter business decisions.
Our technology will revolutionise the ability to interrogate and manipulate data, enabling
companies to make better decisions, yield significant operational efficiency improvements
and develop new products and services from this analysis.